Construction of topological quantum field theories

Using the tools of higher category theory and Morse theory this project explores constructions of several TQFTs of interest to mathematical physics. For 3-dimensional TQFTs this will make connection with the theory of 3-dimensional mirror symmetry and for 4-dimensional TQFTs with the geometric Langlands program.